Our Calder History: Our Calder Future

Calder and Colne Rivers Trust (CCRT) must urgently balance the environmental and heritage needs of Yorkshire's heavily modified, post-industrial River Calder. This archival PhD project analyses the Calder's past management because historic priorities have shaped the development and management of today's Calder catchment. The research will inform environmental policy by sharing archival evidence of the legacies of historic river management in the present and future with CCRT, Yorkshire Water (YW), the Environment Agency (EA) and local councils. By incorporating this PhD project's conclusions, CCRT's new management plans will better accommodate competing needs of heritage, people and environment in the future